Understanding and Nurturing an Integrated Vision for Education in RSE and HPC (UNIVERSE-HPC)

Understanding and Nurturing an Integrated Vision for Education in RSE and HPC (UNIVERSE-HPC) will define a training curriculum framework - spanning undergraduate to continuing professional development - for Research Software Engineers (RSEs) specialising in high performance computing (HPC). It will develop the curriculum and necessary course materials to underpin a professional Masters programme in RSE and HPC, supported by cohort- and community-building activities, acting as a knowledge integration hub for those with a stake in education and training for RSEs, including those funded by this call and existing and future initiatives in this area.

This will provide clear routes to enable more people from a wide diversity of disciplines and backgrounds to obtain the skills and experience they require to have a successful RSE career: working within centres of excellence, RSE groups, and embedded in research groups. Together this will provide the skilled workforce required by the UK to harness large-scale computing as the UK prepares to exploit exascale.